Cloud Software Testing as a Service (Cloud-STaaS)

The project which is to be led by D2NA, and supported by Staffordshire University as a sub contractor, aims to carry out a study to determine the feasibility of a Cloud based software testing platform. The key objectives of the project are to assess:
- The technical challenges of creating and maintaining a Cloud based software testing platform
- The size of the market opportunity for such a platform
- The security challenges involved with persuading the potential market to adopt such a platform
- The comparative view between cloud testing and conventional offline testing, including an outline of the benefits, risks and challenges that potential cloud adopters should consider before migrating
- The technical challenges of designing simpler user interface paradigms